On-Farm Demonstration of R-Leaf® for Reducing Synthetic Nitrogen and N2O Emissions in Carrots

This project will trial a new foliar spray technology, R-Leaf, on commercial carrot crops to explore how it can support more sustainable carrot production systems. The trial is led by Huntapac Produce Ltd, a major UK vegetable grower, with collaboration from R&A Molyneaux Ltd as a second grower, Crop Intellect Ltd as the the technology provider, and Harry Parsons from SRH Agribusiness as Project Facilitator.

R-Leaf is a patented product that uses natural daylight to allow crops to utilise nitrogen from the air. It works by converting nitrogen oxides (potent air pollutants) into bio-available nitrate that the plant can absorb. At the same time via a different action, it also removes nitrous oxide, a powerful greenhouse gas, from the air surrounding the crop.

The trial will take place over 75 hectares and will compare the performance of R-Leaf alongside standard and reduced fertiliser regimes. It will measure yield, fertiliser savings, and environmental impact to understand the potential benefits for both farmers and the wider food supply chain.

By testing this technology at scale on carrots, the project will help build evidence for future low-carbon carrot production and support the industry's transition to more climate-friendly crop input practices.